Queer/feminist understandings of political violence: Leveraging activist connections, experiences and knowledges

Aims/objectives: The project aims to promote diversity, inclusion and equitable engagements between queer/feminist activists and academics in Brazil/the UK with lived experiences and knowledge of political violence. The key objectives are to a) facilitate knowledge exchange and networking between queer/feminist early career researchers (ECRs) in the UK/Brazil working on political violence, b) catalyse new understandings/frameworks for the study of political violence drawing from Brazilian queer/feminist activist perspectives, and c) leverage new activist/academic insights to promote learning/connection between queer/feminist research/activist communities in the UK/Brazil, using such insights to both co-create/design practical knowledge solutions/strategies to support queer/feminist activists resisting political violence, and generate future funding.

Applications/benefits: The new queer/feminist insights generated by this project will provide a more sophisticated understanding of political violence that explore its intersectional impacts/effects and prioritise the voices/experiences of those marginalised in mainstream discussions, thus benefitting interdisciplinary research communities. Blending rigorous academic inquiry with real-world applications of queer/feminist knowledges, the insights can be applied to make sense of lived experiences of political violence in Brazil. The project will benefit queer/feminist ECRs in the UK/Brazil by enabling them to identify common interests, develop new ideas for collaborative future research, and foster innovative discussions on political violence that enhance the personal/professional experiences of ECRs in both contexts. The knowledge generated will also benefit Brazilian queer/feminist activists by connecting them to academic understandings/networks from the UK, strengthening/lending legitimacy/visibility to ongoing strategies/practices of resistance/protection/care. Benefits will be especially pertinent in locations such as João Pessoa, which often falls outside LGBTQ+ and gender inclusion initiatives taking place in larger urban centres. Promoting the inclusion, rights and welfare of women/LGBTQ+ people in Brazil, the project will also benefit broader socio-economic development, in line with the OECD's recognition that inclusion is key to this challenge.